Scaling Up Inspiring Ashfield: Extending Place-Based Social Prescribing Support Across Mid-Nottinghamshire

The expanding gap between the most and least deprived areas across the UK has led to increased health inequalities. Lack of money and resources at local community level contribute to poorer health among residents and increase their vulnerability to unforeseen challenges such as COVID-19. As a result, 'left behind' communities have borne the brunt of the pandemic and now need support to cope with their situation.

A key strategy aimed at challenging health inequalities is the NHS's Social Prescribing approach, whereby socially vulnerable individuals are connected to local community services or activities. This has been shown to reduce loneliness and improve health and wellbeing. However, the areas with the greatest need are often those with fewest resources and Social Prescribing is only as effective as the local activities available. In the wake of COVID-19, work is now required to revitalize local communities so that Social Prescribing can have its transformative effects.

One such initiative is Inspiring Ashfield, which coordinates a partnership of over 30 local arts, sports and community groups to produce a year-long calendar of activities for local residents. Partners work with different sections of the population to choose activities which meet their needs. These activities are then made available to Social Prescribers who can more effectively support their clientele.

Nottingham Trent University will work with Ashfield Voluntary Action to capture and transfer the successful elements of Inspiring Ashfield to two adjacent areas. Mansfield and Newark & Sherwood share many of the social and economic difficulties of Ashfield, but have their own unique challenges and resources. Inspiring Ashfield will be adapted to each area so that the new initiatives have a local focus while remaining true to the principles of the original. In addition, sharing resources across the three areas should enrich Social Prescribing for all residents.

The project will take four stages:

1) Gaining experience and insight from the Inspiring Ashfield initiative. NTU has already conducted interviews with those involved in the initiative and will additionally talk to under-represented groups and those who have declined or disengaged from activities. This will help understand what makes the programme work and what barriers there are to accessing it. These insights will then be packaged into a training programme.
2) Delivering the training package across each of the two new sites. AVA and NTU will deliver the training programme to stakeholders in the new areas. Talks and training sessions will cover: supporting place-based Social Prescribing; making sure it meets the needs of local residents; helping vulnerable individuals access activities and ensuring proper funding and monitoring.
3) Linking the initiative to local government and healthcare systems. NTU and AVA will work to gain support for the programme from local government at District and County level and from the Nottingham and Nottinghamshire NHS Integrated Care Partnership. The team will also connect Social Prescribing Linkworkers to various cultural resources such as libraries, museums and galleries to increase the range of activities for clients.
4) Supporting the roll out of the initiative. Once the training and support for the new initiatives are in place, NTU and AVA will work with local community organisations in Mansfield and Newark & Sherwood to help them set up their own programmes of Inspiring events. This will require engaging with local community residents to work out what activities they need and how Social Prescribing could benefit their lives.

We will share our results with government and NHS authorities so that they can implement the approach elsewhere. The ideal outcome of the project would be that people in the most vulnerable communities across the UK have a rich range of local activities to improve their health and restore their sense of belonging.